Teesside University and Scott Bros Limited

To develop flexible and efficient re-manufacturing processes, resulting in the production of a new eco composite building material, utilising low value waste streams prevalent in waste management. Contributing to the circular economy and limiting the economic liability of producing waste streams.